Requirement Evaluation of CAV Location Performance and Platform Development (RECAPD)

Location and sensing are two important components for Connected and Autonomous Vehicles (CAVs). Sensing techniques using LiDAR, camera, radar have limitations when driving environments change due to bad weather conditions. The mass-market location techniques utilising GNSS, dead reckoning are currently unable to meet the required CAV location performance such as accuracy, availability, robustness. RECAPD will focus on the R&D of affordable new location solutions through identification of location issues on a mix of UK roads using defined CAV location parameters as major indicators. An advanced survey vehicle capable of delivering high-rate centimetre positioning accuracy will be utilised to produce "ground truth" trajectories for assessing the performance of different combinations of potential CAV location sensors. A new CAV location platform that is empowered with the latest processing engine capable of smartly switching among different location solutions according to CAV environments will be developed. It will use the existing national geospatial infrastructure, GNSS carrier-phase signals, inertial data, embedded low-cost beacons (RFID), etc., for the provision of a ubiquitous location solution. The consortium will also work with RECAPD end users for its market opportunities.